University of Leeds and Leeds and Bradford Boiler Company Limited

To develop an innovative range of laboratory scale autoclaves, initially for the oil and gas industry, capable of continuous dynamic measurement of the progress of the reactions occurring within the vessel and a new design capability focussed on interactive/collaborative product design with clients